Aluminium Plating Process for Cadmium Replacement (ALPCAR)

The primary objective of the ALPCAR project is to scale up an Aluminium Plating process, based on a promising new generation of Ionic Liquids and develop a process demonstrator for an Al plating line using these new electrolytes. To date all existing Al coating technologies have either suffered from major technical limitations and/or been very expensive. The primary market being targeted within the proposed project is a replacement for Cadmium within the aerospace industry.